University of the West of Scotland and Smartify Holdings Limited KTP 22_23 R4

To embed high performance computing, Extended Reality, Artificial Intelligence and cybersecurity expertise, turbocharging the Smartify platform and accelerating growth within the cultural tourism sector.